Therapeutic Textiles

The skin is the largest organ of the human body, serving as a primary defence, a sensory and an excretory medium. Its semi-permeable nature plays an important role which coordinates the function of our whole body. Therefore, what we put on and next to our skin can have a direct impact, as such, our health is shaped by our environment.

SKIN SERIES explores the interaction between our clothing and the skin looking towards a future where the body and materials are considered simultaneously. Rosie Broadhead, the brand's founder, focuses on developing materials that provide health benefits to the skin.

The series of materials offered are designed with SKIN SERIES textiles embedded with bioactive ingredients with known therapeutic benefits to the skin and body. Such properties have the potential to improve the immune system of your skin, encourage cell renewal, reduce odour and hold antioxidant and anti-inflammatory properties. The focus is on looking at what is natural in our bodies to explore how we can create responsible yet functional clothing. Highlighting the body's intimate relationship with the skin as this permeable membrane between the self and the world.

Rosie Broadhead is a textile designer and researcher specialising in biomaterials for fashion industry applications. After working as a Textile Scientist at Ghent University and designing in the fashion and sportswear sector she became aware of the toxic chemicals used when manufacturing textiles. Her solution is to focus on the intersection between skin and clothing, the textile microbiome and how we can influence the body through natural materials. Rosie is a graduate of Central Saint Martins' MA 'Material Futures' course in 2019 and has a background as a designer and Head of Sustainability at sportswear brand Perfect Moment, Research and Development at Rapha and design at Thom Browne & Aitor Throup. Rosie's goal is to use her research and values to build a wholesale textile and treatment company.